Wind Turbine Monitoring

We have an unmanned aerial vehicle nearing operational readiness and wish to investigate and develop several market opportunities. Successful operation will lead to profit which will be reinvested in the development of further UAV designs and market opportunities.